LENDERS - Levering Economics for New Drivers to Energy Reduction and Sustainability

The LENDERS is led by Nationwide Building Society, administered by BRE, and with partners Principality Building

Society, UK Green Building Council, Energy Saving Trust, Zero Carbon Hub, Constructing Excellence Wales,

University College London Energy Institute and Arup, and is supported by Innovate UK.

The project will evidence the capacity to use a residential property's Energy Performance Certificate (EPC) and

other factors to predict to a reasonable degree of accuracy the homeowners' actual fuel bill. The project will go

on to develop from this new methodology for estimating homeowners' fuel costs using only inputs normally

available at the point of agreeing a mortgage. This methodology is intended to be suitably robust to enable it to

replace the existing allowances typically used in mortgage institutions' own mortgage "Affordability

Calculations", and the project will make the method freely available to mortgage institutions. The project will

therefore enable mortgage providers to better take into account the energy performance, and hopes to

encourage borrowers to place more value on energy efficiency as a result of this.